Purple Door for air travellers with health issues, disabilities and mobility issues

This project is to build and launch a passenger facing app which will allow passengers with disabilities/mobility issues to communicate with special assistance providers before, during and after their journey. This app will be launched for multiple airports in the UK and is expected to improve passenger experience significantly.